MOSES AF (Marine Optimised Selector - Energy Savers/ Alternative Fuel)

MOSES AF is a new digital tool being developed to help shipowners identify the best ways to reduce greenhouse gas emissions from their vessels. The tool will allow owners to assess energy-saving technologies (such as wind assistance or propulsion upgrades) and compare alternative fuels (such as methanol, ammonia, or hydrogen), tailored specifically to each vessel and operational route.

It builds on existing software developed by Houlder. These include tools for measuring ship performance, modelling hull resistance in waves and assessing the feasibility of different fuels. By combining these into one integrated platform, MOSES AF tool will offer shipowners a clear decarbonisation roadmap --- aligned with incoming IMO MEPC mid-term GHG emission requirements and those from the EU and UK.

Unlike current services, which often offer broad or generic advice, this project will provide highly specific results. For example, it will allow an operator to assess what emissions savings and cost impacts would result from installing a wind assist device on a particular RoRo vessel operating between two specific ports. It will also show what alternative fuels are viable and whether they are available on that route.

MOSES AF tool will be tested on real vessels from partner operators Siem. Their feedback will be used to make the tool practical and relevant for everyday use. The tool will initially be deployed through consultancy-led delivery but has the potential to scale into a licensed or subscription model.

By reducing the complexity and uncertainty around decarbonisation investment, this tool will help increase uptake of low-carbon technologies and fuels across the maritime industry, supporting the UK's goal of zero-emission shipping.